Quantum Software for Modelling and Simulation

Investigating software applications for near-term quantum computers specifically in the applications of modelling quantum systems and simulation of intractable many-body systems using the 'variational quantum eigensolver'.